Prototype PHA record production and testing

This project will prototype and test an ultra-low impact product for a significant and growing core-market within the music industry, and cement supply chain relationships that can deliver full commercialisation.